SDF: Modular XR Framework for Scalable Industrial Training in Advanced Manufacturing

Simulanis will carry out a feasibility study to investigate a new approach for creating immersive digital training for advanced manufacturing and automotive supply chains.

Many organisations are exploring extended reality (XR) technologies such as virtual reality and interactive 3D simulations to train technicians and engineers. However, producing XR training remains slow and costly because each training module often has to be rebuilt for different devices such as VR headsets, desktop computers and mobile platforms. This duplication of effort makes it difficult for companies to update training quickly when products, processes or regulations change.

The project will investigate whether a modular XR development framework can make industrial training simulations faster to create, easier to update and simpler to deploy across different devices. The approach will focus on separating training procedures, digital assets and device interfaces into reusable components that can be combined to produce new training modules without rebuilding the entire application.

The feasibility study will test this concept using training scenarios related to electric vehicle (EV) systems and advanced driver assistance systems (ADAS), where rapid technological change is creating significant demand for workforce reskilling.

The project will evaluate whether this approach can significantly reduce the time required to develop XR training modules while maintaining performance and usability across different platforms.

Outputs will include a prototype development framework, demonstrator training simulation, and guidance on how cross-platform XR training can be deployed across manufacturing supply chains.

If successful, the project could help manufacturers roll out immersive training more quickly and cost-effectively, supporting workforce reskilling and helping UK industry adapt to new technologies.